AI-driven Intelligent Decision Making

The proposed research is to generalize this AI-driven intelligent decision-making to warfare which is further complicated by the facts that a) the number of decision-makers are high and the decision-making can exhibit decentralized behaviour, b) the number of elements/assets involved is not fixed and dynamic and c) the actions taken by parties are not always apparent and the observations can be erroneous (because of sensing errors or deception or jamming and spoofing). In that respect, significant progress beyond-the-state-art is needed on all these critical frontiers.